Aston University and Rayner Intraocular Lenses Limited

To develop a laboratory model for simulating the human ocular environment and physical focusing action of the human eye and allow the iterative development and testing in an ex vivo setting of a new ‘accommodating’ intraocular lens.